Higgs coupling measurements in ATLAS

The PhD project will focus on study the couplings of the Higgs boson in detail using ATLAS Run III data. In particular, the self Higgs coupling will be studied in WWbb final states. The final state will be used to also search for heavy Higgs bosons. In addition, a combined performance or upgrade-related project that helps the analysis will be performed